Job Skills Connect

Job Skills Connect is an on-line portal designed to test job seekers industry working knowledge and match them to jobs. Each job seeker is scored, matched and ranked against job posts based on their:

Career Preference – What are they looking for
Career Experience – What have they done
Competence – How well they score on the Job Skills Tests

Our market audience is aimed at entry level and low to medium skilled job seekers. The site will allow job seekers to test themselves against the job needs; in turn identifying their strengths and developmental needs to get the jobs they want.